Women empowerment for inclusive mobility

INCLUSIFY was a citizen engagement project, supported by EIT, that developed, tested and implemented an innovative new methodology and digital solution to empower women in order to report challenges in their use of public and active transport. Overall, the project aimed to make trips safer and easier for women moving within the Barcelona metropolitan area. INCLUSIFY reinforced existing transport policy commitments with a gender perspective and created an efficient digital solution that proactively engaged and embedded women in the sustainable future of metropolitan mobility. The project’s objectives were to: Empower women to be contributors and enablers of safer, more inclusive urban mobility; Identify the potential barriers and deterrents for women using active and public transport to inform public policy, so that strategies can be put in place to minimise them in the future; Locate the specific issues affecting mobility-related gender inequality, and what specific actions are required to mitigate them as part of building an equitable future urban mobility system; and, Enhance the share of active modes of transport.